The future scale-up of novel low cost systems for QLED manufacture, bridging the gap between new research prototypes and low cost mass production tech

Colloidal quantum dots (QDs) are solution-processed nanoscale crystals of semiconducting materials. They emit bright, pure, and tuneable colours of light, making them excellent candidates for colour centres in next-generation display, solid-state lighting (SSL) technologies and signage. The QDs have already begun to find commercial applications as optically excited colour enhancers. Due to the cost of synthesizing QDs and their toxicity, an alternative should be sought, specifically Carbon Quantum Dots (CQDs).
Carbon Quantum dots (CQDs) are synthesized either through top-down approaches in which graphite powder or multiwalled Carbon Nano Tubes (CNTs) are exposed to harsh physical or chemical conditions, such as laser ablation, arc discharge and electrochemical methods or the bottom-up approach, where CQDs are synthesized through what is known as chemical synthesis; the thermal decomposition, hydrothermal, electrochemical oxidation and microwave pyrolysis.
Recently, carbon quantum dots (CQDs) have gained much attention due to their unique characteristics, notably having attractive fluorescence, chemical-stability, water-solubility, and magnificent photo stability properties. CQDs, owning such properties, have found numerous applications in optoelectronics, bio-imaging, energy-harvesting, and ingenious sensing.
I propose to utilize CQD and its characteristics within the device making process for the uses of display, signage and lighting.